Physics Based Learning for Weather Predictions

Climate is what you expect, while weather is what you get. Numerical Weather Prediction (NWP) has been the main computational tool for forecasting the weather, and is based on mathematical modelling and a physical understanding of the atmosphere to predict its evolution. These predictions are accurate for small time scales, but become unreliable for longer periods due to the chaotic nature of the moisture processes that take place on a scale much finer than most NWP models are able to accurately model. Thus, sensible approximations must be made via a parameterisation process, which is where the uncertainty originates from.

Artificial Intelligence based Weather Prediction Models (AI-WPM) consider data-driven approaches, by analysing a corpus of 40 years of hourly atmospheric analysis, while not relying on any physical laws to arrive at their predictions. These models are magnitudes faster than traditional NWP; however, their accuracy is still below satisfaction at a global scale. Additionally, the black-box nature of these methods is undesirable as these modelling techniques have no explainability or physical limitations in their predictions.

This project aims to take the best from the physics-informed NWP processes and AI-WPM in order to produce models capable of enhancing the predictions of NWP models, while matching the speeds of AI-WPM. These models will pertain a higher level of transparency in comparison to purely data-driven AI-WPM by embedding governing equations and physical laws within the models explicitly and/or implicitly. This increase in transparency is projected to increase trust in stakeholders, potentially allowing AI-WPM to be used publicly for weather prediction.

More assiduously, two approaches will be considered: modifying the cost function of AI-based models to ensure the simulated atmospheric development aligns with that of the NWP model; and retaining the Primitive Equations (PEs) found within NWP predictions due to their highly robust and accurate nature, and allowing a deep learning approach to handle the less accurate portions of the NWP model (the moisture processes).

This project is of great interest to specialists at the Met Office, with the aims and objectives of this PhD being developed with the Met Office. The models produced during studies and their respective findings may be used by the Met Office to develop new systems, or improve on existing ones. Enhancing the state-of-the-art NWP techniques will elevate the reliability of all weather systems. Not only will this advancement ensure a greater convenience for the general public across average weather days; but also plays a pivotal role in safeguarding during unlikely extreme weather events.

This research pertains relevance to the UKRI research council due to its advancement in NWP techniques, aligning with the broader goals of the council to advance scientific knowledge and technical capabilities in an array of fields included atmospheric science; integration of AI with NWP, aligning with the research councils' desire to prompt research that makes use of emerging technologies to tackle real-world challenges; and the projects overarching interdisciplinary natures, an encouraged research desire of the funding council, aiming for collaboration across disciplines.